Scaling and error quantification of data-driven fluid simulation techniques for human interaction tasks

The goal of the PhD project is to reduce the computational cost of obtaining high-fidelity fluid simulations, with a clear emphasis on uncertainty quantification on the results. Recent years have seen an abundance of techniques combining both Machine Learning and physical principles to upsize low-fidelity simulations. By scaling these methods to real-world problem sizes, we see a clear benefit to the Computation Fluid Dynamics (CFD) and dynamical systems communities, among others. With added uncertainty quantification, this will equip users with interactive tools for shape optimisation, real-time visualisation, reliability engineering, and more.

Current data-driven approaches for computational cost reduction in fluid simulation tend to be under-representative. They focus on small problems with simplified geometries, breaking down when we attempt to scale them to real-world engineering problems. Research on these techniques stops at the proof-of-concept phase, giving little attention to production-ready software. Most importantly, they struggle with GPU acceleration.

This is problematic since we are interested in large problems with billions of degrees of freedoms. The work will involve leveraging recent advances in bias correction and uplifting to large-scale problems. It will look at distributed data-, model-, and pipeline-parallel HPC techniques for quick inference of simulated quantities. It will apply those to data-driven methods that have showed great promise over the last few years. These include Physics-Informed Neural Networks (PINNs), Scientific Machine Learning (SciML), equation-free modelling, and differentiable simulation.

Uncertainty quantification (UQ) is a major barrier to the adoption of AI-enabled methods to real-life engineering problems. Typical examples like PINNs or SciML do not have uncertainty quantification built-in, exposing a research gap actively explored by an ever-growing community of experts. It will work on incorporating UQ in our methodology, thus allowing users to interact with the system in all knowledge of its accuracy and shortcomings.

Considering the focus on large and viable engineering problems, it look forward to tackling questions including: (i) What Direct Numerical Simulation datasets are available for training AI models? (ii) How to meaningfully scale recent techniques to high-fidelity problem sizes? (iii) What is the feasibility of integrating recent ML frameworks into industrial-grade fluid simulation solvers? (iv) How to efficiently quantify the model's accuracy for the user's downstream task?